The University of Huddersfield and Cocoa Processing Company Limited AAKTP 23_24 R3

To develop sustainable novel plant pectins from locally sourced low market value species to replace imported lecithin in chocolate-based products.